The relationship between TSE infectivity in sheep blood and lymphiod tissues, PrP genotype, and disease pathogenesis

Technical abstract
The project objectives are to develop more sensitive assays for PrPsc and infectivity in sheep blood, to determine the distribution of infectivity and / or PrPsc among subsets of sheep leukocytes, to determine the degree of correlation between TSE infectivity in lymphoid tissues and blood and to determine whether PrP genotype influences the levels of PrP protein expressed in sheep tissues.